Tools and Techniques for Operational Technology Cyber Security Compliance in Rail

The creation of a natural language processing system to ensure the cyber security of operational technology (OT) environments. The system will guide a user, who is unfamiliar with cybersecurity requirements, through rules and regulations with the ultimate aim of creating a system that is both compliant and secure.